ARIES: Alignment Resilient Interface for Encoding States

ARIES proposes a groundbreaking project to develop an advanced Polarisation Modulation Unit (PMU) and intelligent software for satellite-to-ground communication. This innovation is designed to deliver unprecedented reliability and security for both high-bandwidth laser communication and the next generation of quantum communication links. This work is a direct response to the urgent need for secure, resilient, and quantum-safe communications to protect critical infrastructure, from global financial networks to national energy grids.

A significant and often underestimated challenge in satellite communications is the dynamic misalignment of signal polarisation. This is a problem caused by a satellite's movement relative to a ground station, which constantly shifts the frame of reference and the polarisation orientation, severely degrading signal quality. For classical communications, it means signal loss and data errors. For quantum communications, where information is encoded in delicate polarisation states, even minor shifts can drastically increase the Quantum Bit Error Rate (QBER), compromising the entire communication link and making it impossible to establish a secure quantum key.

ARIES tackles this challenge with a two-part innovation. The PMU, a core hardware component, is designed with a novel architecture that is intrinsically resilient to a key optical distortion known as polarisation mode dispersion (PMD). Unlike existing modulators, which are often susceptible to PMD and require bulky, power-intensive post-compensation, our design actively mitigates this effect at the source. The accompanying software is a powerful and intelligent control system that uses sophisticated models of satellite dynamics to predict and counteract polarisation rotations before they occur. This represents a significant leap over conventional reactive compensation methods, which can only correct for an error after it has already happened. By combining this hardware with a predictive software engine, our solution aims to deliver the highest possible signal fidelity at the ground station.

In line with our commitment to openness, we will design our system to be compliant with relevant open standards for optical and satellite link characterisation. We will also actively contribute our findings to standards bodies such as ETSI's ISG QKD to help define and integrate secure quantum communication technologies. This open approach is intended to accelerate innovation across the industry ensuring our solution can be adopted widely. While our simulation methodologies and software architecture will be published for public scrutiny, the project's success will be measured by its ability to maintain link security, resilience, and viability, paving the way for a more secure and connected future for everyone.